UAV ConsortIQ Cyber Sec - Dec 2015

"ConsortiQ Group have carried out many drone operations across the world for high profile events such as the 2016 blockbuster ‘London Has Fallen‘, flying in Africa & filming the Rudimental music video ‘Not Giving In‘ shot on location in the Philippines; our instructors are some of the most experienced operators which ensures you get the best possible start in this exciting new industry

We require the grant from innovate to help us gain the government backed cyber essentials scheme and ensure that our client booking portal is as robust as possible"